A miniaturised laser isotope ratiometer for early diagnosis of sepsis by exhaled breath analysis

This project aims to develop a prototype medical instrument for the rapid and accurate diagnosis of sepsis. Sepsis is a serious complication of infections, and without timely treatment can lead to multiple organ failure and death. In the UK 44,000 deaths per annum are attributed to sepsis, and 14,000 of those are thought to be preventable with improved diagnosis and reduced delays in beginning treatment. Delays in treatment of just a few hours can have a significant impact on the outcome for the patient. Current tests for sepsis require samples of blood or other fluid from the patient to be taken to a laboratory for analysis. There are two drawbacks associated with current testing: Firstly, the process of sending samples for analysis introduces delay, which in turn reduces the chances of successful treatment; secondly, patients cannot be monitored continuously and so the onset of the condition may be missed.
Researchers at the Rutherford Appleton Laboratory (RAL) have developed an instrument called a laser isotope ratiometer (LIR) that should be able to identify the very early stages of sepsis by analysing the composition of exhaled breath from the patient. Changes in the ratio of naturally occurring forms carbon dioxide exhaled by patients can indicate the presence of sepsis. The LIR will be capable detecting these changes in real time by analysing subtle changes in the infrared light absorbed by the exhaled breath. Crucially the results of this analysis will be interpreted by the instrument and presented to medical staff as a simple "yes" or "no" indication of whether the patient has sepsis or not. The method is non-invasive and, for the sickest patients that are not able to breathe for themselves, the LIR could be attached to ventilators to provide continuous monitoring.

During the project the instrument scientists at RAL will work with clinicians at King's College London (KCL) to determine whether the LIR can provide a reliable way of identifying patients with sepsis. This will be done through clinical trials where KCL will provide anonymised sample bags containing exhaled breath from patients with and without sepsis for blind testing by the LIR at RAL.

The LIR has been successfully demonstrated in other application areas, and is being exploited commercially for the oil and gas industry. During this project the work at RAL will include preparation of an existing miniaturised version of the LIR for breath analysis, characterization of its performance, and development of the test protocol to ensure accuracy and reliability. If initial tests using sample bags are successful there will be an opportunity for the LIR to be deployed in a clinical environment at King's College Hospital for further testing. This will enable a better idea of the effectiveness of the approach, including potential cost savings.

Potential impact
Social and economic benefit to the UK
Sepsis is a life-threatening condition that arises when the body's response to infection causes injury to its own tissues and
organs. The condition is one of the most significant causes of premature death in the world, and in the USA alone is
implicated in 750,000 deaths annually at a cost of $20billion. NHS data show in the UK there are 44,000 deaths per annum
attributed to sepsis, and 14,000 of those are thought to be preventable with improved diagnosis and reduced treatment
delays. Risk factors include extremes of age, burns, trauma and immune-compromise from conditions such as cancer,
diabetes, HIV infection, post-transplant and liver disease.

Delays in diagnosis and treatment increase the risk of death, and national strategies are in place to reduce the time to
recognise sepsis and start treatment. Despite this up to half of deaths in hospitalised patients can be attributed to sepsis.
Sepsis usually is treated with intravenous fluids and antibiotics. However, incorrect diagnoses leads to unnecessary
prescribing of drugs with the associated risks of avoidable complications, development of antibiotic-resistant bacteria,
longer hospital stay and increased NHS costs.

This project aims to develop and demonstrate a way of testing for sepsis without the need to carry out blood tests and wait
for laboratory analysis. The method will use exhaled breath from the patient and provide an instantaneous indication to medical staff.
The social and economic benefits arising from the significant reduction in time taken to diagnose patients could include:
1. Much improved chances of successful treatment and prevention of avoidable early deaths.
2. Safer, non-invasive and more frequent testing of patients who are at risk.
3. Better targeted use of antimicrobial drugs.
4. Significant costs savings to the NHS.
A formal cost-utility analysis will form part of the assessment for this novel technology following the determination of the
diagnostic accuracy.

Market size
The final product will be targeted at healthcare organisations, primarily hospitals in Europe and the USA, which account for
80% of the POC diagnosis market. Infectious disease market revenues for molecular HCAIs and sepsis tests was valued at
£464M in 2013 and is forecast to grow to £744M in 2018 at a CAGR of 10%. Beyond infectious disease, the analyser
intersects the capnography market (valued at $202M, growing at CAGR 20.1% to 2016) and ventilator market ($2.7Bn in
2012, CAGR 6.6% to 2019). Within 7 years of project end, it is anticipated the analyser will be placed in 300 hospital ICUs,
assuming an average of 10 beds per ICU at £10,000 p/instrument this amounts to instrument revenues of £30M and
recurring revenue stream, assuming £5,000 for servicing and consumables per hospital per year, of £1.5M.